Extending longevity of cut flowers using our innovative ethylene scavenging technology

The UK demand for fresh cut flowers is rising steadily each year, with the market currently worth £2.5 billion p.a. Maintaining low temperatures is crucial for restricting the respiration rate of the cut flowers and consequently reducing premature death. However, upon their arrival to retailers, the flowers are allowed to warm to ambient temperature. This quickly increases the respiration rate, reducing flower shelf & vase life. In addition, as cut flowers are placed in water upon arrival at the retailers, life span is further reduced as bacteria harboured in flower water can cause premature death through a number of mechanisms; bacterial presence also represents a health & safety issue for fruits & vegetables kept nearby. Another key factor crucial to the longevity of the bouquet is ethylene; which can have a number of undesirable effects on cut flowers such as flower/petal drop, leaf yellowing & premature death. Our objective is to develop our novel active packaging film for the floral industry which will extend the longevity of cut flowers throughout the supply chain. It is envisaged that our new delivery system will: • Extend life of cut flowers ‘at store & home’ by 100%, from 5 to 10 days (shared by consumer & retailer) • Reduce pre-sale flower waste from retailers & wholesalers by 50% (from 10% to 5% of throughput) • Increase customer satisfaction due to the longer life ‘in home’ of purchased bouquets